Sound Archives for Football Memories: Exploring Innovations in the Use of the Scottish Football Museum Archive for Older People

This collaborative project aims to investigate the use of audio archives and assistive technologies for use in sport reminiscence as an innovative social care intervention in community and care settings. The research will gather evidence on the use and reception of the Scottish Football Museum's sound archives through appropriate assistive technologies for the benefit of older people living with dementia or experiencing loneliness due to social isolation. The analysis of digital audio strategies in sporting memories practice will provide new knowledge on the efficacy of sound archives in cultural reminiscence work within the heritage sector more widely.